Investigating and enhancing motivation for reading

The aim of this studentship is to investigate intrinsic motivation for reading within the well-established frameworks underpinning reward and motivation, and to probe how motivation to read can boosted in those with low literacy.